Aeroelastic Analysis of Perovskite Solar cell

This project aims to develop a novel computational framework to study the aeroelastic behaviour of perovskite solar cell (PSC) composite structures. The (PSC), as a potential disruptive space market entrant, has fascinated both the scientific community and the aerospace industry due to its high specific power, flexibility, and low fabrication cost. The perovskite solar cell (PSC) discovery has become a dominant breakthrough within third-generation photovoltaic devices. The resultant high specific power and flexible inherence of the PSC alleviate the satellite payload while strengthening the adaptability in deploying the photovoltaic system. These advantages qualify the revolutionary PSC as a good rival in the contemporary space panel sector. The emerging perovskite and organic solar cell technologies have recently attracted much attention among researchers. Applied in space crafts or satellites, such panels would save propellants and create novel possibilities for space missions. During the operation of the PSC products, the unanticipated external impacts are prevalent and inescapable, severely endangering the practical devices' serviceability. During the successful voyage towards practical deployment of the novel PSC, investigating the structure's dynamic mechanical performance and stability is an urgent and essential issue. Such an attribute represents a critical issue for space structure design and a crucial capability metric against aerodynamic loadings. On the contrary, negligence might yield composite degradation and damage, compromising the operational performance and safety of the PSC structure. Therefore, this research aims to develop a robust finite element framework to study the aeroelastic behaviour of PSC composite beams, plates and composite shell structures.